Absence makes the will grow stronger? Boosting abstinence campaigns to reduce alcohol and meat consumption to improve public health (Ref: 4229)

How does temporary abstinence from unhealthy consumption (e.g. during Dry January or Veganuary) lead to behaviour change? We will examine how changes in individuals' attitudes, self-control, and identity are associated with short- and long-term reductions in consumption, along with secondary effects on household finances. The factors predictive of behaviour change will then be targeted in an intervention study to 'boost' the effects of abstinence campaigns.